Research on Very High Energy Electron and FLASH

Cancer is a critical societal issue. Worldwide, in 2020 alone, 19.3 million cases were diagnosed, 9.96 million people died. Current projections anticipate an increase, with approximately 28.4 million newly diagnosed patients and 16.3 million related deaths per year by 2040 and become the leading cause of death. It is estimated that about half of all cancer patients would benefit from radiotherapy for treatment of localised disease, local control, and palliation. The growing burden of cancer is placing increased demand on the already scarce radiotherapy services worldwide; however RT is by far the most cost-effective modality for cancer treatment. Recently, the idea of investigating the use of very high-energy (50-250 MeV) electron (VHEE) beams for RT has gained interest. VHEE beams in the range 100-200 MeV offer several advantages over conventional beams as they can be scanned and focused to conform to the tumour and can be operated at very high dose rates, allowing the generation of the "FLASH effect". Research to continue our studies for both VHEE and FLASH irradiation with electrons in collaboration with the CLEAR and CLARA team.